Dissecting the main sequence of star forming galaxies across cosmic time

The PhD thesis programme will constist in using current and future imaging and spectroscopic surveys to measure physical properties (e.g. stellar mass, sfr, metallicities, star-formation timescales/stochasticity, star-formation histories) of main-sequence galaxies spanning cosmic time using BEAGLE, a bayesian spectral and SED-fitting code. Analysis of individual objects will be self-consistently propagated to population-wide measurements using Bayesian methods. The project will most likely also involve participating in the guaranteed time observing programme of the James Webb Space Telescope. The results of this research program will provide new important insights on the mechanisms and physical processes responsible for the early formation of galaxies and their subsequent evolution across the cosmic epochs.